Understanding loss of consciousness in decapod crustaceans for the optimisation of humane slaughter methods

Decapod crustaceans were recognised as sentient beings in 2021, and they are protected under the UK Gov animal welfare (sentience) bill1. Therefore, increased attention is now given to the potential pain and suffering that these animals might be able to experience during research and commercial procedures. Anaesthesia has been used for years in veterinary procedures as well as in research in order to render vertebrate animals' incapable of feeling pain. Currently, there is comparatively little research on the use of anaesthetics in decapod crustaceans2 and even less knowledge on consciousness levels that might be associated with both anaesthesia and stunning methods such as electrical stunning. Therefore, the objectives of this PhD studentship will be:

1. to understand the public perception to decapods being sentient and feeling pain related to harvesting and slaughter methods
2. to gain fundamental understanding on how decapods loss their consciousness from light sedation to surgical anaesthesia under exposure to different anaesthetics using not only behavioural but neurological recordings (spontaneous and evoked responses) and
3. to optimise both anaesthesia and stunning protocols both for crustaceans use in research and commercial use.

To this end, first we propose a public perception survey to answer the first question and second to further develop our methodology on measuring neurological activity in decapods by studying spontaneous and evoked neurological responses when animals are exposed to different anaesthetics and potentially humane methods of stunning such as electric shock. We also aim to develop animal-based measures (behavioural and physiological) that can be used more widely to optimise stunning and killing protocols in these species.

Therefore, while this project mainly tries to answer some fundamental questions on insensibility in decapods there is a clear implication of the results to inform best practice for the use of anaesthesia and stunning in this species. For this reason, this is an industry-linked project in partnership with Ace Aquatec. This company has developed and refined in-water electric stunning for fish at harvest and is recognized as the industry leader in this area. The company has recently developed stunning technology to improve the welfare of crustaceans at harvest and it is interested in supporting this PhD studentship.

We will also collaborate with the NGO 'Crustacean compassion' on developing and running the survey to understand the social and ethical awareness on the change in legislation and the societal impact of this change.